Aesthetics of the Anthropocene: Representations of Nature in Experimental Southeast Asian Ecocinema

Aesthetics of the Anthropocene: Representations of Nature in Experimental Southeast Asian Ecocinema